University of Bristol and Cambridge Cognition Limited

To develop an app that will help depressive people to manage their symptoms by learning to read other people's facial expressions and emotions more positively.